University of Northumbria at Newcastle and Thomas Swan & Co Limited

To develop a market led commercialisation capabaility for the Advanced Materials Custom Manufacturing Divisions. This will include improved understanding of potential markets and allignment of our product and services with these markets.